The Structure and Evolution of z > 3 galaxies

The student will investigate the resolved structures of z > 3 galaxies using deep Hubble Space Telescope and JWST imaging. This involves examining how morphology and structure correlate with star formation and galaxy assembly. We will use HST data and when it become available - JWST data - for this project.